Synergy of novel chemistry & novel biology to combat unmet cleaning needs

"Bio-inspired processes will have a major impact on the challenges of the global society in the 21st century, including those associated with environmental sustainability. The employment of biocatalysts in industrial processes is expected to boost a sustainable production of chemicals, materials and fuels from renewable resources.

The scope of this proposal is to encourage and translate academic research and its outcome into a novel industrially usable platform for the sustainable production of scientifically improved biomaterials by exploiting new synthesis pathways for green chemicals and novel biotechnological technologies. Green chemistry, molecular biology, enzyme technology and instrumental analytics will provide disruptive innovation and lead to the development of a novel unique and sustainable product.

Amongst the broad spectrum of potential applications for this novel product comprising renewable novel chemicals and a novel detergent biomolecule, we will successfully demonstrate the cost-efficient and industrially compatible production of these new biomaterials using renewable raw materials, chemical synthesis, advanced protein engineering technologies and robust bio-manufacturing technology and its benefits in reducing the environmental and economic costs of laundry.

By applying analytical NMR to the novel biomaterials -- chemical and biomolecular, their structural conformity can be verified and sebum contaminations on clothes studied, serving as an excellent technical tool to potentially accelerate design and creation of cold-cleaning relevant novel HPC product formulations with new detergents."